Predicting cancer outcomes from patient reported data and routine healthcare data

Cancer survival in the UK has doubled in the last 40 years; 50% survive cancer for 10 or more years (2010-11 data). However, UK survival rates are still below the rates in similar countries. Predicting long term outcomes following cancer treatment is crucial. A Patient Reported Outcome Measure (PROM) is a report coming directly from patients about how they feel or function in relation to a health condition and its therapy. Cancer patients' PROMs represent an important part of assessing patient quality of life, indicating whether treatment has improved a patient's symptoms, the type of experience of care patients have received at the practice, whether the patient's health and well-being is improving. The aim of the project is to determine whether AI techniques can enable accurate prediction of cancer outcomes using PROMs & routinely collected health data to inform the production of robust personalised outcome prediction models addressing quality of survival as well as absolute duration of survival?